Neutrino interactions in the Electromagnetic Calorimeter of the T2K near detector

The off-axis near detector ND280 of the T2K experiment contains several materials that act as targets for neutrino interactions. One of the most efficient of these is the lead in the electromagnetic calorimeter, ECal. Although neutrino interaction cross sections are important to measure in their own right, and in addition are essential for the progress of high-precision measurements in neutrino oscillation experiments, cross sections on lead have not been well measured to date. Previous T2K PhD students have developed algorithms for measuring the neutrino interaction rate and cross section on lead in the ECal. Joe will continue this work with the aim of producing a rate and/or cross-section publication. This measurement will contribute not only to T2K but to the field of neutrino precision measurements in general.
This project also will contain an element of service work to the experiment. This work will involve software development and maintenance of the ECal event reconstruction code, detector operator shifts on site in Tokai, and expert detector shifts with responsibility for the day-to-day checks and calibrations of several of the ND280 sub-detectors.